Accelerating Micro-Reactor Development: Transforming Space and Earth Energy Systems

This research aims to address critical issues in space reactor development by investigating high-power (MWe-scale) reactor concepts and utilising advanced high-fidelity computational methods, including finite element analysis, to simulate whole-core behaviour. The proposed methods will have broad applications, benefiting both current and advanced nuclear systems on Earth as well as novel space applications including planetary surface power and advanced deep-space propulsion technologies. This project presents an exciting opportunity to contribute to cutting-edge research with profound implications for space exploration and terrestrial energy solutions."